Mapping Manuscript Migrations: Digging into data for the history and provenance of pre-modern European manuscripts

Hundreds of thousands of European pre-modern manuscripts have survived until the present day. As the result of changes in their ownership over the centuries, they are now spread all over the world. Collectively they constitute a great cultural and scholarly treasure. There are many sources of data relating to them, and new sources continue to proliferate in the digital environment. This project will link disparate datasets from Europe and North America to provide an international view of the history and provenance of these manuscripts. The aggregated data will enable researchers to analyse and visualize these topics at scales ranging from individual manuscripts to thousands of manuscripts. We will be able to show how these manuscripts have travelled across time and space to their current locations, where they continue to find new audiences.

The project will also be of particular relevance and value to libraries and other collecting institutions. The results of its analyses will situate their manuscript collections in the broader historical context of patterns and trends in collecting, while its methodology and its body of data will provide a very important resource for further aggregation and exploration in the future. The data linkage techniques and visualization methodologies deployed by the project will be of wider applicability to all kinds of cultural heritage objects and collections as well as manuscripts.

Potential impact
The target audiences for the work of the Project are: manuscript researchers, collection and data custodians in libraries and museums, the digital humanities community, and the Linked Data community. The benefits to these groups will include: integrated and sophisticated access to data about manuscripts, with the potential to carry out their own research; new large-scale analyses and visualizations of manuscript histories; and a working environment for Linked Data in medieval and Renaissance studies, which can be built on in the future. Manuscript researchers and data custodians will be able to use the visualizations as the basis for outreach and dissemination of their work and information about their collections to a wider community audience.

The Project will engage with these target audiences through the connections of the Project Team members and through the following communication channels. A detailed Outreach Plan will be developed in the first stage of the Project. The Project will establish its own Web site to report progress, discuss issues, and link to datasets and data products. The site will include a blog, to which all members of the Project Team will be able to contribute. The Project will also establish a Twitter account which will leverage the existing Twitter accounts of Project Team members for re-tweets and recruiting followers, as well as followers of @DiggingIntoData. Videos explaining the work of the Project will be posted to the Schoenberg Institute's YouTube channel.

Training for researchers in the digital humanities and manuscript studies will take place in 2018/9 through workshops and short courses organized by the Schoenberg Institute, the IRHT, and the Digital Humanities Summer School at Oxford University. Workshops will also be offered for librarians and curators through professional bodies. Mentoring will be embedded in the Project through the employment of postdoctoral researchers. Members of the Project Team will present reports on progress at conferences relevant to medieval and Renaissance studies (Medieval Academy, Renaissance Society, ICMS at Kalamazoo and Leeds), digital humanities (international and national conferences), Linked Data and the Semantic Web (ESWC), and library and museum conferences. Members of the Project Team will submit articles for publication in refereed journals across the range of disciplines covered by the Project: manuscript studies, medieval and Renaissance studies, digital humanities, library and museum practice and collecting, and Linked Data and Semantic Web research.